Brexit, Trump, and the rise of 'post-truth' politics; technology, affect and the production of subjectivity.

This project aims to engage with processes of subjectivation emerging at the intersection of affect, new media technologies and contemporary politics. In particular, it aims to explore the function that new media technologies play in the political and social realm. Furthermore, of interest is the mobilisation of pre-signifying, affective forces for political purposes, and the mechanisms by which such forces are proliferated in different directions. Finally, another aim is to investigate processes and spaces of subjective liberation whereby such reductive or homogeneous forms of subjectivation are escaped.